Steel based packaging for rechargeable batteries

This project will use an advanced multi-microscopy approach to understand electrochemical interactions of current and future Li-ion battery cell chemistries (e.g. various electrolytes) and steel based packaging materials. The project will develop methods to measure these interactions and utilise the understanding to optimise battery packaging and battery performance. The project will further investigate if and how packaging influences the battery chemistry and/or performance and build up knowledge on Li-ion battery casing requirements. We will evaluating advanced coating solutions to improve battery packaging, considering different configurations of the cell casing - cylindrical, pouch and prismatic

The measurement methods and/or technology developed to evaluate these interactions will be of general utility in materials science and surface chemistry. Central to the measurements is the application of an innovative electrochemical imaging platform that will be deployed in a glovebox for the first time. This platform will identify key sites on casing surfaces that are most susceptible to corrosion, based on their electrochemical characteristics, and determine the nature of these sites through a suite of complementary high resolution analytical electron microscopy techniques. The measurements will be supported by finite element method modelling to put the studies on a quantitative footing.